Low Cost, High Quality, Algal Biomass for Aquaculture Feed

Globally there is increased demand for high-quality protein with health-promoting qualities for use in feeds for farmed fish. Such feed commodites are important to reduce the use of fishmeal and fish oil which are not sustainable, and place increasing pressure on wild fish stocks. Feed Algae has lowered the production cost of high-nutrition algal biomass while increasing the scalabilty of growth systems to produce a strategic commodity to partially reduce the use of fishmeal and fish oil. This additive capacity is generated on desert land, with seawater, in a manner which is fundamentally sustainable. For every ton of fishmeal replaced with Feed Algae biomass, 2.3 tons of wild caught fish is no longer required for fishmeal and fish oil. The method is based on replicating large-scale natural algal blooms on land, with local species. This project will enable Feed Algae to grow candidate species, analyse these and select candidates for in vivo feed trials to accelerate Feed Algae’s access to market by 18 months. This will determine the fair value for the algal feed ingredient and enable rapid reinvestment into creating jobs, increasing UK exports and the sustainability of UK trout and salmon aquaculture, while reducing pressure on wild caught fish, by providng omega-3 rich feed